What are the potentialities of Augmented Choreography? What do Augmented Choreography tools & practices bring to the creative practice?

My research aims and objectives will focus on interrogating the creative & choreographic practices needed for Augmented Choreography. I will define the founding principles of Augmented Choreography & substantiate these with examples of best practice. My research methodology will be embedded & tested throughout my continued weekly practice. I will develop a series of Augmented Choreography pieces throughout each PhD year (from short sketches to at least one new touring project). Using diaries, videographies & critiques I will explore the ease of tool & process adoption from other leading practitioners.